Elevolt: a self-powered, self-harvesting, passenger lift for usage in the vertical transportation of passengers in all buildings

02/12/2021: The proposed project scope changes within this PCR will not result in any changes to the original project public description.

More people than ever before live in cities. Their potential to deliver economic growth has led to a growing political focus on urban environments in the UK. The cost of installing energy efficiency measures is far lower per property for high rise blocks than other types of housing, and funding retrofit measures on a large scale has proven to be a cost-effective way for energy companies to meet 2050 zero emission targets. One of the highest cost outlays for power within an office/apartment block is passenger lifts. Reducing this cost will allow the owner to drastically reduce their carbon footprint and energy cost.

The nature of passenger lifts lend themselves to very high power consumption and inefficient heat/mechanical transfer loss. Elevators account for up to 10% of a building's energy consumption. At present there does not exist a sustainable technology to reduce the large energy consumption of passenger lifts.

EleVolt will seek to develop the first truly sustainable lift through this 9-month development project